An innovative last-mile delivery marketplace platform that could reduce parcel theft and damage, cut costs by 30-40% and decrease CO2 emissions by 63%

Nabo is a UK-based parcel logistics SME led by Mikkel Dissing (Technical Lead) and Lawrence Corbett (Project Lead).

Last-mile parcel delivery in the UK is mainly via the 'one-person, one-van, one-parcel' model and accounts for over 50% of logistics costs. The system is inefficient and subject to vulnerabilities. While 5.3B parcels are delivered annually in the UK, there are over £500M in thefts and £8B in damaged goods. Delivery inefficiencies result in increased operational costs for businesses, hindering growth and productivity and higher prices for consumers. As online shopping increases, the volume of parcels is set to grow, potentially leading to higher prices and increased theft and damage. Over time, this trend risks billions in additional costs, undermining industry sustainability, impacting consumers, businesses and the wider economy.

Nabo is developing a mobile-first digital platform for neighbours, ensuring successful and environmentally safe parcel deliveries.

Nabo's consumer-focused platform will leverage community networks to optimise parcel deliveries. It will connect neighbours into a decentralised recipient network, improving delivery efficiency without requiring additional infrastructure. Nabo will drive community engagement through fewer trucks, reducing congestion and porch piracy issues. It will reduce costs by ~30-40% and save up to 0.62kg of CO2 per parcel, addressing congestion and pollution without additional infrastructure. Nabo will improve first-time delivery success by 25%, reducing theft and emissions through neighbour proximity, addressing inefficiencies and pollution.